Novel Turbine for the Optimisation of Landfill Gas in Electricity Generation

This project proposes the development of a novel micro-turbine for the optimisation of LFG in electricity

generation. The project result will have direct application across all UK landfill sites producing > 80m3/hour

(~2000sites), has strong export potential to the EU, and application in developing countries depending on the

available infrastructure. Intelligent Power Generation Ltd (IPG) will develop and test at lab scale a novel 300kW

cross flow turbine. By utilising a novel ceramic turbine design IPG will overcome the limitations of current

Internal Combustion Engines, used by all active UK LFG energy projects, which are unable to combust LFG at

low volumes <245m3/hour OR low methane content <30% and have a low efficiency of just 25% when methane

content is <40%. By replacing ICE’s with the XFT there will be a 63% increase in electricity generated from the

same volume of LFG thus improving UK energy security. Currently just 456 of the ~22,000 UK landfill sites are

producing electricity, by extending the operational life of projects the novel turbine produced will enable many

closed sites with a low LFG yield to be brought back online =>providing access to an untapped energy source.